Large-Scale Structure Beyond General Relativity

This PhD project will investigate the formation of large-scale cosmological structure in extended theories of gravity. It will include development of a mathematical framework and COLA approximate simulation code, and its application to observables with the Vera Rubin Observatory.